Social Mobility Innovation Partnership

The Social Mobility Innovation Partnership (SMIP): city regions will bring together community partners, policy makers, city leaders, local industry and researchers to analyse barriers to social mobility, establish which can be most effectively tackled in a local context, and then co-create effective interventions that seek to make a real impact on those barriers.

The SMIP will be established within the Greater Bristol city region, reaching out through its national partners and the LPIP Strategic Coordination Hub, to Core Cities across the UK.

Our ambition is for the SMIP to deliver a programme of activity to promote social mobility and enable neighbourhoods and communities to develop and thrive, in turn supporting inclusive and sustainable growth in city regions. It will operate via three thematic lenses:

1. Access to education, skills and meaningful employment opportunities
2. Sustainable living and places
3. Culture and identity

The project will adopt a participatory iterative research design. In Phase 1, the Partnership will explore the needs and opportunities for collaboration across all three themes through data gathering, landscape and evidence analysis and a series of workshops, chaired by co-investigators from key community groups. It will take a deep dive into the theme of 'Access to skills and employment in the green economy', applying learning and a 'what works' approach to the establishment of an appropriate model for Phase 2, as well as drawing on Bristol's extensive track-record in Connected Community approaches.

The proposal has significant local and national support from senior political, academic, professional, and community leaders. It has the potential to transform the futures of disadvantaged and minority communities in the Bristol city region, influencing social mobility and inclusive growth in city regions across the UK.